Multi-Functional Nanoscale Platforms: Bridging the Gap between Molecular and Macroscopic Worlds

The control and manipulation of molecules is one of the fundamental challenges of Nanoscience. In this project we intend to build a nanoscale bridge to the molecular world that would enable the study and fabrication of molecules with atomic precision. The aim is to construct addressable, multi-functional nanoscale platforms based on nanotubes (Multi-Functional Nanotubes, MFNT) that are able to control the physiochemical states of molecules and harness their properties for practical applications.

The confinement of molecules inside nanotubes is known to have profound effects on the positions, orientations, and rotational and translation motions of guest-molecules. However, in most cases nanotubes play the role of a passive container influencing molecular behaviour simply due to the restricted space available, thus leading to static molecular architectures. In this project, we will exploit physical (electrical and thermal conductivity, or optical transparency) and chemical (surface charge and functionality) properties of carbon, TiO2 and BN nanotubes to develop MFNT platforms responsive to external stimuli (heat, light, electric potential, or pH). The MFNT system will serve as a conduit for external macroscopic stimuli, channelling them to the level of individual molecules.

Our approach will enable the addressing of optical, electrical and magnetic states of guest-molecules entrapped within MFNT, which will be gauged by spectroscopy and electron microscopy measurement. The control of chemical reactivity of molecules is particularly important as new, previously unknown chemical transformations triggered inside MFNTs may lead to molecular materials with unique structures and properties that are not accessible by any existing approaches.

This ambitious interdisciplinary project, developing at the boundary of physics, chemistry, and materials science, has the potential to change the way we make and study molecules and could provide revolutionary applications for future technologies.

Potential impact
This project is a relatively short (18 months) and highly-focused research programme that is set to discover radically new ways of making molecules and improving well-known chemical reactions of practical importance. Lying at the core of the project, the concept of nanoscale confinement has the broadest range of implications for the interface between chemistry, physics and material science, fundamentally impacting all these disciplines as well as leading to significant improvements in industrial synthesis which will build on these principles in the long term. Three specific streams of impact are identifies as follows:

Academic community:
Academics researching areas of chemistry related to nanoscience, organic synthesis and catalysis will be the primary beneficiaries from the outputs of this project. The PI has a wide network of academic collaborators who will receive materials prepared in this project for exploring their physiochemical properties by a wide range of experimental techniques.
A highly interdisciplinary nature of this project will stimulate interest from disciplines beyond chemistry. Molecule-nanotube hybrid materials to be constructed and molecular nanoscale transformations to be established in the project will be relevant to nanotechnology, nanomaterials, molecular and surface physics areas of research.

UK Economy:
While the research programme is explicitly aimed at generating fundamental scientific impact, some important discoveries are likely to be exploited in industrial processes. Multi-functional nanoscale platforms will be applied to existing chemical processes of industrial importance, and are expected to enhance the efficiency of existing synthetic schemes through nanoscale confinement. Furthermore, this project aims to demonstrate entirely new types of chemical transformations leading to unique products that cannot be obtained by any other means. If successful, this methodology may change the ways we control chemical reactions and make molecules, thus giving a leading edge to UK chemical and pharmaceutical industries.

Society:
There is a strong interest in nanoscale materials and phenomena in the wider society. Unusual physical and chemical phenomena emerging at nanoscale are stimulating interest in physical sciences among the general public. The results of this project will be widely publicised to inform stakeholders and influence decisions of policymakers as well as general public, using the effective mechanisms established by the PI.